Technical Material

Transition textiles have invented a revolutionary Magic Cloth. A multitude of different shapes, patterns, colours appear and disappear as the material is stretched in different directions. The materials properties of reflectivity, strength, durability and feature of being lightweight would be developed to be used in the Automotive Industry.